Regenerative AI

The Regenerative AI project proposal builds on an existing collaboration between listt.io and the regenerative farming community. The primary focus of this project will be combinable, arable crops.

The Regenerative AI solution will build on an earlier version of a machine vision prototype for grasslands which we will deploy in a more scalable agricultural context - regenerative arable crop production.

We propose the delivery of the Regenerative AI solution via small, lightweight machines in the field that we tailor to the exact needs of the farming context. This way we are able to offer both 'data insights' and then immediately 'action them' by precisely delivering the appropriate tooling on our autonomous farming machines.

The project will deliver an in-field machine vision prototype of the Regenerative AI solution, making use neural networks and other machine learning techniques. It will also focus on the user experience of the solution to ease farmer adoption.

The opportunities to develop appropriate technology solutions that enable regenerative farming practices at scale are clear. Better quantifying these practices through appropriate technology solutions will help de-risk them to a wider community of farmers, supply chains and investors focused on building a resilient future future for our food systems and ecosystem services.